Understanding and overcoming the challenges of implementing the Prevent Duty Guidance in the education sector.

Understanding and overcoming the challenges of implementing the Prevent Duty Guidance in the education sector : advancing knowledge, enhancing academic, practitioner and policy interchanges.

Since its introduction in 2004 Prevent has been the most controversial strand of Britain's Counter Terrorism strategy (HMGt, 2018; Thomas, 2017). Criticisms of the policy centre on its stigmatisation of the Muslim population by regarding them as an especially 'risky' suspect community because of Islam's erroneous association with terrorism in political discourse and in the public consciousness (Coppock and McGovern, 2014; Hillyard, 1993; Mythen, Walklate and Khan, 2013). Other critics have examined the 'chilling effect' of Prevent on free speech which has a particular resonance in the education system (Busher et al, 2017; O'Donnell, 2016). The problem of whether Prevent is and should be considered as a form of safeguarding has been questioned; critics suggest it is a form of 'securitisation' which has harmful effects on children, not a practice which protects them from harm (Heath-Kelly, 2017).

In 2015, as part of extensions to the UK's counter-radicalisation strategy, teachers, lecturers and frontline workers in other public sectors - such as healthcare and welfare - were given the statutory responsibility to monitor survey and refer individuals vulnerable to and/or at risk of radicalisation. This duty involves making decisions that are highly consequential for individuals and communities as well as the frontline worker making the referral. Findings from my research show that teachers' freedom to resist the policy is restricted by its insertion in their professional standards (which influences appraisal and progression) and by Ofsted's monitoring of safeguarding. Teachers have no option but to 'accept' the duty, and demonstrate compliance with it, however, my research elucidates that teachers engage in many practices which adapt and modify Prevent on the ground.

The primary aim of the fellowship will be to enhance knowledge and understanding in this critical and sensitive area by disseminating my findings and establishing the implications of these findings for policy and practice with a range of vital stakeholders operating in power bound spaces. As the focus of the research is the enactment of policy on the frontline, the project will bring together individuals at different points on the Prevent delivery chain; practitioners, policy actors, community organisations and academics to discuss issues around the delivery of the duty and practitioner understandings and insights. It will create opportunities for engagement and provide spaces for constructive dialogue. Looking forward, opportunities will be given to practitioners including safeguarding leads and trainee teachers to examine the recent changes to Prevent policy and to share concerns they may have around the implications of the policy revisions for the education sector. The project will therefore provide professionals who work with Prevent, with opportunities for mutually beneficial dialogue which moves debate beyond divisive stances and supports the development of bonds of trust and understanding both for the policy and for the practitioners who have a legal duty to deliver it.